Low Grade Waste Heat Driven CHP Combined with Ejector System for Heating, Cooling and Power Generation in the Drink Supply Chain

The project aims to design/optimise and construct a small scale (5kW electricity power/3kW cooling) prototype waste heat-driven Combined Moist Airflow System (MAS) - Trigeneration - Ejector system, suitable for sustainable heating/cooling and electricity generation at reduced cost for the food and drink manufacturing and (re) processing plants. Through the utilisation of waste heat recovery technology, the proposed system will harness low grade waste heat (80°C or over) released from flue gases of the food and drink manufacturing and (re) processing plants for heat/coolth production and electricity generation that could be rechanneled in the production process, thereby making more efficient use of waste heat/flue gas recovery and reducing industrial emissions, while reducing the cost of production. In addition there will be economic impact through, improved resource efficiency of the drink supply chain, greater productivity in the beer brewing process plants with a high potential for existing/new food and drink manufacturing (e.g. beer brewing process) and (re)processing operation plants, providing cooling/heating and power generation at low cost.